Imagining Independence: The United States and the Decolonization of the Philippines, 1933-1947

My research explores the intellectual debates surrounding America's decolonization of the Philippines (1933-1947). It poses three critical questions: how did American actors influence the Philippine independence debates, what were the Filipino responses from elite and popular perspectives, and
how did these responses influence the intellectual development of nationalism in the decolonizing world?

The project historicises America's decolonization of the Philippines through a transnational cast of historical actors, including US colonialists like Frank Murphy, public intellectuals and journalists like Joseph Hayden and Russel Brines, elite and popular Filipino figures like Manuel Roxas and Luis Taruc, as well as international actors in Britain and across the globe. It analyses how these characters constructed and contested Philippine Independence, and probes the ways intellectual assumptions around race, religion, empire and exceptionalism collided to inform America's imperial enterprise. The research sheds new light on the history of US nation-building, offering a transnational account of Philippine independence that moves away from UScentric analyses. It utilises the islands' international significance as a forerunner for post-war Asian decolonization, and examines the underexplored dimensions of local resistance to US imperial policy and its reception in the wider world.

My undergraduate thesis focused on the US media's influence over popular attitudes to Philippine independence. My MRes at Nottingham maps US attitudes to independence through a comparative intellectual biography of Murphy and Paul McNutt. At Nottingham, I have completed funded research trips to the US and Philippines, as well as presented papers at several conferences. My research is informed by the university's Institute of Asia & Pacific Studies, who have awarded grants like the Tomlinson scholarship. I also work as an editor at the institute's Dialogue blog, where I contribute articles.